Validating school food purchase data as a method of assessing dietary intakes in school pupils aged 11-16 years (SCOPE)

Adolescence is a period of nutritional vulnerability. Many adolescents do not meet the dietary requirements for good health (1). Unhealthy dietary patterns established in this period can continue into adulthood, leading to obesity and associated diseases, e.g. cancer and diabetes, costing the NHS £6.5 billion per year (2-4). Food and drinks purchased at school contribute 30% of all the food and drink an adolescent eats, and around 60% of secondary pupils consume a school meal at least four days per week, making school an important setting to improve diet (5, 6). However, evidence suggests secondary school pupils eat poor quality food at school (7). Improving what pupils choose to eat requires urgent action. Despite many initiatives that aim to improve what pupils eat at school, there is a lack of robust evaluations (8, 9). Consequently, it is difficult to know which initiatives are best and should be implemented widely. Self-reported dietary assessment methods, such as dietary recalls and food diaries, can be used in the school setting to measure food intakes, but challenges exist. Memory, unstructured eating occasions, social desirability and a lack of motivation, can lead to errors in the foods and drinks recorded by adolescents (10). In addition, gaining access into schools to conduct research is difficult (11). There is a need for novel methods to assess adolescents’ dietary intakes in school-based studies (10).
An alternative approach is the use of school food purchase data (SFPD), which can be obtained directly from secondary schools. These data provide information on pupils’ food and drink purchases across the whole school day and include the date and time of purchase, details of the type of food/drink purchased, item cost and whether the pupil receives free school meals. Using SFPD to explore pupils’ dietary intakes at school, offers an alternative approach to traditional dietary assessment, simplifying the data collection process for both researcher and school and improving consistency in the method. Supermarket purchase data have been used successfully in public health research, for assessing food and drink intakes and patterns (12-14). Despite this, there has been little research using SFPD to assess pupils’ diets.
The aim of this project (SCOPE) is to explore whether SFPD can be used as an objective measure of secondary pupils’ food and drink intakes across the school day; this addresses key challenges of dietary assessment in adolescents and supports the need for novel methods (15). The research questions (RQ) are:

RQ1: Can secondary pupils’ SFPD be used as a measure of their nutrient and food group intakes in school?
RQ2: Does the process of obtaining the data, and the information contained within, differ between regions?
RQ3: What is the acceptability of using these data to explore food intakes and patterns, among stakeholders (pupils, parents and school staff)?

The project will contribute to the advancement of dietary assessment in the secondary school setting, potentially providing an objective, cost-effective method of obtaining school food intakes in a large population of pupils that does not disrupt teaching. SFPD may offer a consistent approach as datasets will be comparable across regions, enabling much needed large-scale evaluations of school food interventions and policies.